Refresh and upgrade of analytical optical microscopy and associated imaging capabilities for heritage science research.

This application is seeking funding to refresh outdated optical microscopy equipment that is used by our heritage scientists in their research to understand, manage and protect the historic environment of England. Upgrading the equipment will help us transform our ability to capture information about the historic assets we work with, and to share it more widely for public and professional benefit.